Visualising the Perception of Aircraft Noise for Communities Surrounding Airports

Rationale for the Project
To help stakeholders, such as airport authorities and local communities, to better understand the impact of aircraftoise and make more informed decisions. For example, airport authorities could use the visualisations to identifyreas where noise mitigation measures such as the use of metamaterials by Metasonixx are most needed and to better optimise the use of aircraft space, while local communities could use the visualisations to advocate for changes to flight paths or aircraft operations.
To provide a more comprehensive understanding of the impact of aircraft noise in relation to local communities. By using additional visualisations based upon non-acoustic factors to identify where people are most impacted, the project could provide a more complete picture on the impact of aircraft noise.
To raise awareness and engage the public: By creating web-based software, the project could help raise awareness of the impact of aircraft noise and engage the public in discussions about how to address the issue. Visualisations can be a powerful tool for communicating complex information in an accessible way, making it easier for the public to understand and engage with the issue.

Aims and objectives:
. To create a visualisation of aircraft noise that provides a more comprehensive understanding of the impact of aircraft noise to local communities than is currently available.
. To research and incorporate additional metrics, such as perception, frequency, aircraft size and height, to gain a better understanding of the effects of aircraft noise
. To create a WebXR application that enables the public and aviation industry to access the visualisation easily
. To use machine learning techniques to improve the accuracy of the data used in the visualisation and to make it more applicable to locations without noise monitors.
. To contribute to the field of aviation noise research by developing a new method for visualising and understanding the impact of aircraft noise that is accessible to a wider audience.
Methodology
To obtain data on aircraft noise, size, perception and frequency at multiple international airports, we will search for available datasets through various resources such as WebTrak [8]. If the available data on aircraft noise is inadequate, we may need to source additional data using noise monitors.
Non-acoustic data can be obtained through research papers such as the "Soundscape Assessment of Aircraft Height and Size" Gianluca Memoli [4]. However, we will also conduct surveys and questionnaires to obtain further non-acoustic data.
To process the data, we will use machine learning techniques to obtain a more precise understanding of aircraft noise levels in various locations.
The information obtained through data analysis will then be utilized to generate a graphical visualisation, which will be developed as an application using either Unity or Unreal engine. This graphical visualisation will then be made available to the public and industry through a WebXR application.

Expected Outcome:
. A comprehensive visualisation of the impact of aircraft noise on local communities, incorporating non-acoustic factors, which can be accessed through a web application by the public and aviation industry
. Improved accuracy and applicability of aircraft noise data using machine learning techniques
. A new improved method for visualising and understanding the impact of aircraft noise that allows the airport authorities to maximise the use of airspace and minimise protests
. A contribution to the field of aviation noise research by providing a more comprehensive understanding of the impact of aircraft noise, which can be used by stakeholders to make informed decisions.